Early stage design: Self-management of anaemia

Over 3 million people suffer from iron-deficiency anaemia (IDA), a condition that can cause exhaustion and impair cognitive function. In a collaborative project, Eva Diagnostics is working alongside NIHR Diagnostics Evidence Cooperative London and the Department of Primary Care and Public Health, Imperial College London to undertake an early-stage design-led project to explore innovative new concepts to empower individuals to better manage their IDA.